A CAD framework for product development

MakerClub wish to work with product design experts from a university to build a library of 3D printable CAD components which will allow us to build 3D printed robotics to children and parents alike. By making generic mounts electronic components such as DC motors or servos, we can reduce the design time needed for our users, and significantly increase the number and variety of our projects.